Jet physics as a window on new physics at the LHC

Outline: jets, highly collimated bunches of energetic hadrons, are ubiquitous both in precision Analyses and new physics searches at the LHC. The main features of jets (their mass, width, etc.) can be understood in terms of the basic properties of gluon radiation in Quantum Chromo-Dynamics (QCD). The proposed project aims at exploiting the current understanding of jet physics to get reliable bounds for new physics searches at the LHC.

The project implies the following steps:
1. constructing a fast program to compute Higgs transverse momentum spectra, produced in gluon fusion with various particles in quantum loops, both within and beyond the Standard Model;
2. understanding the program JetVHeto, and extending it to other relevant processes (Higgs production via bottom-quark fusion, diboson production) and models (MSSM, 2Higgs-doublet model), possibly via an automated procedure;
3. extending the NNLL techniques developed in e+e- annihilation to jet observables in hadronic collisions, including phenomenological applications (jet-veto cross sections, boosted object searches);
4. understanding the behaviour of transverse momentum spectra in the endpoint region from the point of view of perturbative QCD.

The proposed programme has a great phenomenological relevance. Its main emphasis is to use the knowledge that has been developed for simpler observables in e+e- annihilation and Higgs production to the relevant observables used for new physics searches at the LHC.